Sovereign High-Performance Entangled Photon Source for Quantum Networking (QNET-EPS)

By 2035, the UK aims to have deployed the world's most advanced quantum network at scale, pioneering the future quantum internet. A key success factor for the UK's ambition of the Quantum Networking Mission will be availability of Entangled Photon Sources (EPS) with sufficiently high entangled photon pair generation rates initially to support research and development of new applications, and thereafter to support commercially viable services. There is no mature EPS hardware internationally and a lack of UK supply chain.

The aim of QNET-EPS is to develop the technology and UK supply chain for sovereign, high performance Entangled Photon Sources.